Clinical and economic evaluation of diagnostic tests in wound care

"* This study aims to determine whether the use of Woundchek's Bacterial Status and Elevated Protease Status tests to guide treatment of wounds diagnosed as chronic is beneficial to the patient and to the NHS.
* Testing for elevated protease and bacterial protease and then managing appropriately could improve the health and quality of life of patients, as well as the use of resources as avoidance of unnecessary treatments such as less nursing time, fewer clinic visits for the patient and shorter overall treatment duration. There are no other tests for these conditions on the market and no other comparative studies have been conducted.
* The cost of wound care to the NHS is around £5billion per annum (and growing), comparable to the cost of obesity."